Skylark Analytics: Natural Capital Land Use Strategy

The markets for carbon and other environmental goods need enhanced integrity. Trading requires confidence. Skylark communicates the relevant information to the relevant parties to supply that confidence. It will, in effect, oil the wheels of change to make NetZero (and associated environmental benefits) a reality.

Skylark recognises that the interface between raw data and meaningful information is rarely afforded the important status it deserves. This is Skylark's priority and the key focus in the delivery of NetZero: to make data intuitive and understandable.

As the Geospatial Commission states ("Finding Common Ground", 2023), decisions around land use are complex both in terms of biophysical attributes and human relationships both with nature and others. A holistic view across landscapes is needed to understand the trade-offs and avoid unintended outcomes,

This project will form the template to enhance land-use decision making for individuals and organisations nationally and globally. Specifically, this will entail delivery of a comprehensive application of Skylark to transition 1,000 acres at the Castle Howard Estate. The data required to determine planning, projections and monetising of Carbon offsetting, will be digitally rendered in 3D. This compares the impact of each decision over each habitat. It means the landowner and acquirer of carbon credits can play out scenarios in advance without committing to them until they are sure they deliver the maximum benefit, by:

1. Sequestering the optimal Carbon over a 30yr term
2. Generating the optimal BNG over a 30yr term
3. Understanding viability of the project as part of the whole Estate
4. Developing end-state AR interpretation for public communication and education

Skylark will deliver our revolutionary Landscape-scale Augmented Reality (AR) technology through Skylark Air to take the Analytics onto the ground. Through the bespoke Castle Howard App (ARCH), Skylark's AR programme, Skylark Air, will allow the user to understand the impact of decisions by simply pointing the camera at the landscape. The enrichment of applied land management, and its drive towards NetZero will be brought to life for decision-makers and the public. Translating data-led management into effective communication with the public will democratise NetZero. By bringing the data to the public attention and setting it in the landscape, Skylark will garner support in daily routines and public perception of the custodians of land.